Learning an urban grammar from satellite data through AI

This project will propose an urban grammar to describe urban form and will develop artificial intelligence (AI) techniques to learn such a grammar from satellite imagery. Urban form has critical implications for economic productivity, social (in)equality, and the sustainability of both local finances and the environment. Yet, current approaches to measuring the morphology of cities are fragmented and coarse, impeding their appropriate use in decision making and planning.

This project will aim to: 1) conceptualise an urban grammar to describe urban form as a combination of "spatial signatures", computable classes describing a unique spatial pattern of urban development (e.g. "fragmented low density", "compact organic", "regular dense"); 2) develop a data-driven typology of spatial signatures as building blocks; 3) create AI techniques that can learn signatures from satellite imagery; and 4) build a computable urban grammar of the UK from high-resolution trajectories of spatial signatures that helps us understand its future evolution.

This project proposes to make the conceptual urban grammar computable by leveraging satellite data sources and state-of-the-art machine learning and AI techniques. Satellite technology is undergoing a revolution that is making more and better data available to study societal challenges. However, the potential of satellite data can only be unlocked through the application of refined machine learning and AI algorithms. In this context, we will combine geodemographics, deep learning, transfer learning, sequence analysis, and recurrent neural networks. These approaches expand and complement traditional techniques used in the social sciences by allowing to extract insight from highly unstructured data such as images. In doing so, the methodological aspect of the project will develop methods that will set the foundations of other applications in the social sciences.

The framework of the project unfolds in four main stages, or work packages (WPs):

1) Data acquisition - two large sets of data will be brought together and spatially aligned in a consistent database: attributes of urban form, and satellite imagery.
2) Development of a typology of spatial signatures - Using the urban form attributes, geodemographics will be used to build a typology of spatial signatures for the UK at high spatial resolution.
3) Satellite imagery + AI - The typology will be used to train deep learning and transfer learning algorithms to identify spatial signatures automatically and in a scalable way from medium resolution satellite imagery, which will allow us to back cast this approach to imagery from the last three decades.
4) Trajectory analysis - Using sequences of spatial signatures generated in the previous package, we will use machine learning to identify an urban grammar by studying the evolution of urban form in the UK over the last three decades.

Academic outputs include journal articles, open source software, and open data products in an effort to reach as wide of an academic audience as possible, and to diversify the delivery channel so that outputs provide value in a range of contexts. The impact strategy is structured around two main areas: establishing constant communication with stakeholders through bi-directional dissemination; and data insights broadcast, which will ensure the data and evidence generated reach their intended users.

Potential impact
This project takes impact very seriously and, accordingly, has planned a careful strategy to maximise the range of actors and the extent to which they will benefit from its outputs. Ultimately, the project will help to study, plan and manage cities in the UK. Its output portfolio includes academic deliverables, such as active participation in world conferences and publication of articles in internationally renowned peer-reviewed journals, as well as a wide range of items, such as engagement workshops, open source software and data products, specifically targeted at non-academic actors.

There are four key (non-academic) stakeholder groups who will benefit directly and indirectly from this project: first, local governments, which are in charge of shaping policies that affect the way activities are spatially distributed within their boundaries; second, central government, which needs consistent measures across the country to assess both the global evolution of the urban system, and to which extent different cities are changing in different ways following systematic patterns (e.g. north-south divide); third, national data organisations such as the Ordnance Survey and the Office of National Statistics, whose primary mission is to develop evidence and products that collectively inform and measure different aspects of society and environment in the UK; and, fourth, the general public, for the majority of whom cities are their home, and are interested in better understanding how the building blocks that make them up are distributed over space and change over time. Please see the "Academic beneficiaries" section for a detailed list of beneficiaries within the broader scientific community.

The research will be relevant to these beneficiaries through the following three channels:

1) By providing much needed, timely and detailed evidence about the nature of urban form in the UK and its evolution over time.
2) By driving better decisions about how cities are planned and managed, made possible thanks to the combination of data and insights delivered through appropriate channels to the relevant stakeholders.
3) By enabling a better understanding of the structure and form of cities, as well as how they evolve over time, preparing us to design better future cities.

To ensure relevant stakeholders have the opportunity to benefit from the project, the PI has designed a careful impact plan structured along two main dimensions: data insights broadcasting, and bi-directional dissemination. Through a diverse range of delivery channels (open data products, open source software packages, local government atlases, policy brief), the project will broadcast outputs of the project of direct relevance to non-academic stakeholders, including both direct evidence (e.g. data) as well as insights from analysis carried out that might be of interest to decision making (e.g. local atlases, policy brief). In parallel, a series of events designed to foster interaction and generate collaboration will ensure that findings and research in the project is co-designed with stakeholders, and that there is a constant channel of bi-directional communication that keeps beneficiaries informed and the project relevant.